DOT: Software helping developer teams increase performance and wellbeing by analysing productivity and collaboration data

Adadot (Adadot) is a UK B2B software SME with a core project team of Alex Harris (project, product, financial, commercial, regulatory and sustainability and inclusion/diversity lead) and Jason Spiliotopoulos (technical lead). Adadot is solving a significant unmet need to address the UK digital skills shortage, which is exacerbated by employees experiencing workplace burnout and leaving the profession. Adadot's analytics tool leverages passive data from collaboration and productivity tools already used by developer teams to proactively flag process blockages and alleviate employee burnout. A broader range of data and simplified access will enable leaders to manage remote teams more effectively and reduce employee turnover.